The combined application of high intensity walking practice (treadmill walking) and optimally tuned ankle foot orthoses in the recovery of walking...

The combined application of high intensity walking practice (treadmill walking) and optimally tuned ankle foot orthoses in the recovery of walking function in people with stroke.

The development of a combined therapy aimed at recovering community mobility in stroke survivors. The therapy is based on providing intensive and variable walking practice with a self-pacing treadmill, a virtual reality environment to provide motivation and complexity and mechanical support with ankle foot orthotics and body weight suspension.
The critical part of the project is trialling this combination with sub-acute stroke participants (within 12 months of stroke) to assess feasibility and accessibility as well as providing pilot data to inform a future trial.